he Digital Lives of Museum Objects: Blockchain and data-driven decision making in the cultural sector

This research aims to collect the 'lives' of digital cultural objects using blockchain technology, the technology behind cryptocurrency. Blockchain technology offers an open, decentralized and distributed system of organizing and tracking digital information with immutable chains of data. Therefore, this research argues, 'blockchain-enabled' objects can be traced using these chains as they are shared and distributed online. These data trails create a broader picture of the online journey of the object has made which, for cultural organisations, is invaluable data that can describe the ways in which audiences are engaging with their collections and document provenance of the object. This research will involve working with the World Museum in Liverpool where the intention is to construct a number of blockchain-enabled objects which will then be tracked using blockchain to gather insight for the museum.